Astera - Gamifying the Extra-Galactic Universe for educational fun

Galaxies are truly the most astounding places in the universe. Colossal systems of stars (of which our sun is just one among trillions), these truly colossal objects have been rightly dubbed `island universes' in their own right. If you were to do the impossible and 'zoom out' our view of the universe to perceive it on the largest scales, you would see billions of galaxies scattered like glittering jewels on a pall of dark velvet. You would see the vast diversity in galaxy structure ('morphologies') with colossal, ancient elliptical galaxies and intricate, tightly wound spiral galaxies. This 'God's eye view' of the universe has existed only in the minds of Astronomers, until now. We call this project 'Astera'. Developed in-house at the University of Southampton, Astera generates a dazzlingly beautiful, but also scientifically accurate, interactive view of the universe on unimaginably large scales. Developed using the popular game engine Unreal Engine, Astera allows the user to voyage through the cosmos with dynamic and immersive first-person control. In this project, we will take Astera to the next level, by leveraging cutting-edge, STFC-funded research into computer modelling of galaxy evolution, to develop our project into an exciting and engaging video game. The player will have the ability to not only observe, but also influence, the evolution of galaxies themselves, in a fun and gamified way that will make players always want to come back for more. In this project, we will develop a prototype version of this game, which we will use to pitch for additional investment or partnership with an existing game studio. This project will also be shared with a group of preliminary testers, to secure feedback that is customer driven. Finally, we will further develop our contacts within the industry, to pave the way for a full commercial release of Astera.